The assessment of bonded joints

New methods of construction are needed to advance the capability of aircraft structures,
meet business demands & reduce manufacturing costs. One is the use of bonded
assemblies for primary structure. FAA currently requires that unless the strength of the
structure can be proven to match or exceed the design requirements, it must have
mechanical fasteners to prevent critical failure. Bonded structures allow a significant
reduction in weight due to using thinner skins. If 'Chicken rivets' are mandated, then this
negates any benefit in terms of weight saving. The only current reliable way of testing the
bonded assembly strength is proof loading - expensive & unrealistic for testing every part.
An NDE method of testing a bonded assembly is needed to allow the use of lightweight
bonded primary aerostructures. This must allow assessment that the desired strength is
achieved, or identify areas of a weak-bonded area to allow repair. The project will
investigate the application of phased array inspection approaches to determine bond
strength, firstly studying current best practise with linear phased arrays and moving on to
compare this to the recently developed nonlinear phased array approach.